University of Westminster and Soho Theatre Company Limited

To develop and launch a new digital channel for the Theatre and it' contracted artists to promote and share content with divers global audiences.